A new, all-polymer PEEK-OPTIMA femoral knee component for total knee replacement

25% of patients who receive a conventional metal-on-polyethylene Total Knee Replacement report problems during the first year after their operation, and rising demand for improved performance coming from younger more active patients presents a major challenge. A novel all polymer knee replacement, comprising PEEK-OPTIMA-on-polyethylene, has been developed by Invibio Limited to address these challenges. It is expected products such as this will deliver the innovation needed to treat musculoskeletal diseases, provide better quality of life, ensure higher standards of affordable healthcare, and drive economic growth by bringing new orthopaedic products to market that help tackle national and global health challenges.

However, in vivo a major cause of long-term failure of knee replacements has been wear debris-induced osteolysis. Therefore it is necessary to develop new methods to investigate and understand the wear and resulting wear debris, of this new articulating material combination; and this PhD research will address these challenges.